Open Data Standards

Implementing data standards are key to: Improving data quality, increasing collaboration and system interoperability and enhancing data mining capability both internally and externally with other Open Data datasetsinAnalytics have developed a suite of tools to support your organisation, in both delivering and maintaining data standards, throughout your information life cycle.The suite of tools include;Data Standards Maturity ModelData Standards Assessment ToolData Standards reportingData Standards interface consultancyand a hosted Master Data Management Solution.